Yield, quality and shelf-life problems in lettuce due to virus infections in the UK

The main project objectives are:
To determine what are the current virus species infecting UK lettuce crops
Investigate the virome of lettuce crops and characterise viral diversity within UK lettuce crops
Quantify the impact of the viruses infecting lettuce in the UK on yield, quality and shelf-life of lettuce
Identify and characterise TuYV resistance from diverse lettuce genotypes and wild relatives